Skills Sharing Platform for the Cultural Heritage Sector

An AI-powered online skills sharing platform for the cultural heritage sector. Enabling individuals, groups and organisations to both seek and share a range of skills & resources, within the sector itself and from the local community, businesses, schools & colleges. Giving cultural heritage organisations the support they need to innovate and adapt to a post-pandemic world, whilst providing people with an opportunity to explore work and volunteering opportunities in the sector.